A novel wearable circadian lighting device

1928 heralded the discovery by CE Keeler of photoreceptors in the eye that were not rods or
cones but which controlled our body clocks; but it’s only recently it has become truly
researched and more thoroughly understood. Leading researchers are discovering other ways
daylight (circadian light) affects health and well-being of our bodies from birth to old age.
Many are now researching ways to treat conditions such as heart disease, obesity, cancer and
our main focus - Dementia.
Our focus is on delivery of light and how best to administer it to those who need prescription like
doses to keep body clocks in rhythm. It is our aim to personalise light so that each
person’s prescription can be changed as they age and as their eyes receive light in a
diminished way due to ageing of the eye.
For Dementia patients, as their symptoms develop their sleep/wake cycle can shift out of
phase. Lack of sleep negatively affects anyone of any age so for those already suffering
dementia it can be disorientating and frightening. Drugs are often used to keep patients calm
and to help them sleep, at a cost of up to £300 per person per month. However this can throw
patients even further out of sync with natural rhythms and exasperate symptoms in a vicious
cycle.
Our aim is develop a wearable device used by people in early Dementia stages to improve
quality of life by enhancing natural circadian body rhythms; potentially enabling people to
spend longer at home before professional care is required. By elongating time spent before
care home support is required can save upwards of £500 per week per patient plus the cost of
drugs required.
This market assessment study seeks to identify an optimal market entry point for our circadian
lighting device by consulting stakeholders and key influencers in dementia care industry (care
homes, carers, and dementia charities, social and medical care opinion leaders) directly to
assess their willingness to adopt a new approach.